Quiet Compression Using Quasi Supersonic Method

A novel gas pumping process has been identified. Preliminary investigations indicate that it has the potential to significantly improve efficiency, performance and reduce noise. Further basic research is required to explore and optimise the fundamental operational parameters so that subsequent prototypes are cost-effective and targeted to specific market performance requirements and control. The method exploits the phenomenon that a pinch point between a cylinder orbiting within another cylinder (hypocycloidal) can rotate supersonically while all physical components and the process gas move much more slowly. It is the supersonic speed that enables high and low conditions to co-exist, it is this phenomenon that requires optimisation and its limitations defined. The short gas path, low acceleration, low internal friction and rapid compression ensure high efficiency and low gas noise.